The University of Hull And Aarhuskarlshamn UK Limited

To develop understanding of the crystallisation and resultant physical properties of vegetable oils and emulsions for application in advanced bakery fats and cosmetic ingredients production.